Hot Spots in Cold Places: Understanding the Significance of Floral Heating for Himalayan Ecosystems

The evolution of plants has given rise to extraordinary diversity, that has colonized virtually every planetary environment, including
the most extreme. Extremophile plants display remarkable evolutionary adaptations to survive in severe and inhospitable conditions.
Exploring these adaptations is not only compelling but of fundamental significance. Here, we have recently made an intriguing
discovery: a unique assemblage of high-altitude Himalayan plant species that exhibit floral heating to 20C above ambient. These
include two types of floral-heating mechanisms: "glasshouse plants" which amplify heat by capturing solar radiation, and newly
discovered "thermogenic plants" which generate their own heat. The coexistence of thermogenic and glasshouse species suggests
floral heating is an underexplored, yet critical, adaptation for survival in these Himalayan ecosystems. In this research proposal, we set
out to achieve several related objectives. First, utilizing thermal imaging, we will elucidate the complex temperature dynamics
exhibited by these floral-heating species and investigate how temperature modulations influence pollinator behaviours. This will
uncover mutualistic co-evolutionary relationships between floral-heating plant species and their pollinating insects. Second, we will
resolve the evolutionary history of these floral-heating species and their divergence from non-heating ancestors. This will provide
insights into the evolutionary processes that led to the emergence of floral heating as an adaptive strategy. Third, we will evaluate the
ecological role these species play in maintaining insect biodiversity and pollination services within the Himalayan ecosystems. This
will help us understand the broader implications of these adaptations for ecosystem health and resilience. Our multi-scale
investigation promises fascinating insights, significantly contributing to our understanding of both ecology and evolution, from
species to ecosystem.